Sentio ergo sum. Investigating the Corporeal in Artists' Films and Moving Image Installations

My main objective of this research is to explore artists' films and moving image installations that aim to intensify
corporeal sensations and to discuss a necessity for such experiential sites now. "Sentio ergo sum. Investigating the
Corporeal in Artists' Films and Moving Image Installations" seeks to consider affect as a powerful means to stimulate a
sensation of one's own corporeality, and also observes its philosophical implications. By approaching it through media
archaeology and film studies, my research would focus on investigating how spectators' bodies relate to moving image,
and how this medium can evoke the bodily itself to the viewer by stimulating their sensory perception. Projected light as a
carrier of an image is a unifying element that also enables creative correlations between the moving image and the
baroque aesthetics as a phenomenon which is lived and felt from within. This research will contribute to the studies of
haptic visuality and sensuality in film and screen studies by merging media archaeology, philosophy, contemporary art,
and baroque aesthetics in order to investigate the potential of moving image installations to function as sites for an
experiential critique of the established modes of sensation in the contemporary media environments.